University of Portsmouth And DustScan Limited

To create and embed dust modelling capabilities incorporating in-house methods of dust sampling analyses to expand its consulting services and client base.